Bangor University And Aneurin Bevan Health Board

To create and disseminate nationally a bespoke interactive self-management package that greatly advances the independent living capabilities of patients.